University of Exeter and Dwr Cymru Cyfyngedig

To utilise data mining technology and software tools to create predictive risk models to identify predictive risks and enable proactive maintenance of the wastewater network.